University of Salford and Carlisle Fluid Technologies UK Limited

To maximise the atomisation potential of product for increased transfer efficiency, whilst maintaining quality of finish and speed of application.